Personalising interaction-technology for dementia: AI-enabled musical instrument training

This 3.5 year studentship is part of the Healthy Lifespan Institute (HELSI) at The University of Sheffield. HELSI is dedicated to the understanding and prevention of multimorbidity (the presence of two or more chronic health conditions that create disability and reduce quality of life). We are taking a unique multidisciplinary approach that spans the biological and social sciences and includes arts, and strive to create new practices, policies and products that target multiple conditions and help people live longer, healthier and more independent lives.

Students within the Healthy Lifespan Institute are valued and active members of the Institute and vital in contributing to our aims and helping to effect real change. You will be part of a wider multidisciplinary network of PhD students (see here) and will have the chance to influence and lead Institute activity, seminars and events, and meeting leaders in the field.